Suppression of T cell immunity and antibody production during virus infection and sepsis

The generation of protective antibodies against infection is dependent on "help" from CD4+ T follicular helper (TFH) cells which are elicited in
response to bacteria and viruses, such as influenza and SARS CoV-2. However, these cells can decline when immune responses are over-
exaggerated (sepsis). The student will use immunological techniques and innovative gene profiling strategies to examine why low numbers of
CD4+ TFH cells correlate with poor outcome in sepsis